SoccerPots Gamified Fundraising Platform.

**Gamified fundraising for charities & football clubs in Coventry & Warwickshire.**

SoccerPots is a mobile app that gamifies football match predictions, allowing football fans to compete against friends and family for a fun and engaging fundraising experience.

Traditional fundraising methods can be time-consuming, resource-intensive, and struggle to capture the attention of younger demographics accustomed to interactive digital experiences. This is a particular challenge for local charities and clubs in Coventry & Warwickshire seeking innovative ways to engage supporters and raise funds.

This innovative project will leverage immersive & creative technologies to create a more engaging, gamified and data-driven fundraising platform within the SoccerPots app.

**Key innovations include:**

* We will develop interactive AI-powered prediction challenges that will offer users deeper insights and analytics to improve their accuracy and boost engagement.
* Using gamified fundraising mechanics, we will implement innovative in-app features like leaderboards, badges, and tiered rewards to incentivise friendly competition and maximise donations.
* This will provide charities and clubs with real-time data-driven fundraising insights on user engagement and donation trends, enabling them to tailor fundraising campaigns for maximum impact.

**Impact for Coventry & Warwickshire:**

* These innovations will equip and empower local charities such as Zoe's Place, Emmaus and GrapeVine, with a user-friendly and engaging platform to raise critical funds, promoting a stronger community spirit within Coventry & Warwickshire.
* It will also enhance and boost fan engagement for local football clubs such as Leamington FC, FC Stratford and Nuneaton Borough FC, attracting younger supporters and generating new revenue streams.
* We plan to partner with ImagePlus, a Coventry-based creative agency, to develop the innovative features, which will enable collaboration within the regional immersive & creative industries cluster, and developing local talent.

Overall, this project will modernise fundraising for charities and clubs in Coventry & Warwickshire, while creating economic opportunities within the region's thriving immersive technology sector.